Immersive VR and Interactive Machine learning: a London-Shanghai Collaboration in art, education, & AI

Three activities proposed will be led by Goldsmiths experts in the area of virtual reality, immersive media, AI, art, education, and computer games, with the supports from other UK creative industry and Chinese organisations.

First, a 360 Video in Chinese will be produced by a team of UK-based and Chinese directors, led by UK academics and facilitated by a local Chinese school. The production of a proof-of-concept 360-degree video promotes the use of VR in language learning with Chinese students in London, and explores new ways in using VR in education.

Second, a one day London-Shanghai Art and Tech Partnership Development Event will be hosted at Goldsmiths this June. Supported by keynotes and demos (e.g., immersive VR demos, 360 videos), we will identify and invite 30 key partners to attend this event to develop a close conversation around London-Shanghai partnership and network development through a panel discussion and a workshop. One-to-one meetings will be organised for the following day to explore concrete future collaborations.

Third, a one week Shanghai trip will be co-organised with the Chinese partners, when UK academics will visit current our Chinese partners and any other shanghai- based partners developed throughout this project. PI and co-Is will prepare a presentation summarising themes and challenges identified in the Goldsmiths event and will also prepare separate talks closely related to their own research area (immersive art, VR, interactive ML and AI) where they see potentials for future collaboration.